Energy storage developing economy market study

Highview Enterprises Limited is a UK-based developer of large scale power storage
technology, using liquid air as the storage medium. Highview’s technology combines proven
components from the liquid air and power generation sectors in an innovative way, and
produces no harmful emissions.
Energy storage is an emerging sector and detailed know-how about market opportunities is
scarce and often poorly defined. Large grid-scale storage applications represent a major part
of the market and the best opportunity for Highview to take advantage of the developing
appetite for energy storage. In addition, Highview’s ability to provide cooling and to convert
waste heat to power means that the technology has significant market opportunities in the
energy intensive industrial sector where large cooling loads are present and/or waste heat
exhausted.
The aim of the project is to gain an understanding of the market for energy storage
technologies in India, a developing economy characterised by dynamics which ought to
favour the deployment of novel energy storage solutions. In addition to enabling Highview to
develop a detailed understanding of the potential for its technology in the Indian energy
market and establishing commercial contacts, a key objective of the project will be to develop
a resource-light analytical and commercial template to be used in assessing other developing
markets.
The energy storage market is characterised by huge potential but also a wide choice of
technological solutions, many of which are at an early stage of readiness and with significant
uncertainties about their costs. Highview offers a UK-developed environmentally friendly,
technology at an advanced state of readiness that can offer storage solutions on a global scale
and cost. Thus the project should lead to significant export opportunities as well as providing
a means to support the broader deployment of intermittent renewable energy sources.